Biodegradable and affordable ingredients with superior performance from renewable marine carbon

The use of fossil-derived feedstocks and a linear manufacturing paradigm has exacerbated climate change, shifting the future needs of the manufacturing landscape. Remaining competitive in a global setting requires renewed investment into the multi-disciplinary expertise that defines British innovation. Responding to this challenge, this iCASE PhD Studentship is an exemplification of Unilever's transition away from fossil-derived ingredients in product formulations. As a key component of Unilever's Planet & People Positive vision, Unilever expects an innovative and strategic focus on renewable ingredients to markedly reduce the carbon footprint of some of the world's biggest brands. This ambition can be realised at scale by harnessing non-terrestrial feedstocks, such as marine macroalgae, for producing renewable ingredients, providing a PhD student with an opportunity to acquire skills and experience in interactive and iterative process development between formulation science and bioprocess engineering.

This multi-disciplinary PhD aims to harnessing renewable marine carbon (macroalgae) through biochemical separation and purification processes, to yield biodegradable and affordable Beauty & Wellbeing (B&W) and Personal Care (PC) ingredients with superior performance. The aim of this project is to establish these renewable blue carbon ingredients as alternatives to fossil-derived ingredients, thereby realising Unilever's vision of making sustainable B&W and PC products commonplace. Thereby, this reduction in the carbon intensity associated ingredient manufacturing and the product life cycle aims to contribute to UN Sustainable Development Goals such as Sustainable Industrialisation and Climate Action.

Macroalgae (marine carbon) are rich in hydrophobic and hydrophilic compounds that exhibit novel properties useful in a wide range of formulation applications. However, the properties of these renewable compounds have not been leveraged as renewable alternatives to fossil-derived ingredients in B&W and PC applications. The techno-economic feasibility of using marine (blue) carbon as a renewable feedstock is paramount alongside the life cycle assessment of their environmental impact. Guided by the techno-economics and life cycle assessment, this PhD will investigate the efficient extraction of both hydrophobic and hydrophilic compounds from renewable macroalgae; blending the bioprocessing expertise within UCL's new multi-million pound Manufacturing Futures Lab and the formulation and application expertise within Unilever's world-leading Materials Innovation Factory. This PhD will be based across these two UK Centres of Excellence, where the PhD student will become established as a future leader of multi-disciplinary innovation.